Next Wing

Next Wing will develop a series of Scalable Models for Aircraft Robust Trades (SMART) models and enabling modelling and simulation capabilities, which will be integrated and subsequently demonstrated at wing level. These are critical enablers to shorten the aircraft Product development cycle and develop products that will deliver on Airbus' sustainability ambitions.

The project will deliver:

* Wing-level SMART models for components and architectural assembly models
* Development of Model Based Systems Engineering approach and methodology to combine with SMART models to support product development
* Integration and V&V of models in the design environment via use cases
* Development of a collaborative co-development approach

The partners collaborating in the delivery of this ambitious project are: Airbus Operations Ltd, Capgemini UK Plc, Dapta Ltd, Imperial College London, Loughborough University, Queen Mary University London, digiLab, University of Manchester, and University of Sheffield.
Previous partner University of Exeter.